SENSE Innovation Voucher 2

SENSE Biodetection Limited is focused on discovery and development of biological assays and diagnostic tests for research and clinical diagnosis of infections and other diseases. The company has applied for an innovation voucher to obtain crucial expert advice on the design and engineering of its diagnostic testing devices.